Project EPEP (Escalator Pathogen Eliminator Project)

**Every day we come into contact with millions of microbes including harmful bacteria, germs, viruses and pathogens which lead to the spread of infectious diseases.**

Escalator and walkway handrails contain millions of germs, bacteria and viruses which lead to the spread of infectious diseases.

**In the current Covid-19 world the risks of virus transmission remains needlessly high due to the lack of a practical, persistent and non-toxic solution to address this growing health risk.**

**We created PürHealth to focus on preventing the spread of active pathogens by identifying solutions that render the cells inactive, WITHOUT the use of harsh or toxic chemicals, using UV light.**

**Our innovative concept for an Escalator & Walkway Handrail UV Disinfection Unit easily attaches to any escalator or walkway handrail and immediately starts to eliminate over 98% of the bacteria and viruses that lead to the spread of infectious diseases. It is self powered and safe.**

**The science**

UV radiation is present in sunlight, and contributes about 10% of the total light output of the Sun. There are three different types of UV rays; A, B and C. While they are similar, each type of ray has a different wavelength and can penetrate surfaces to a certain extent.

**UV-C light has a short wavelength of 100-280 nm and is germicidal. It deactivates the DNA of bacteria, viruses and other pathogens and thus destroys their ability to multiply and cause disease.**

UV-C light is weak at the Earth's surface as the ozone layer of the atmosphere blocks it. The absorption length of UVC radiation in human skin is extremely short so that almost no UVC radiation can reach the living cells in the skin; all the absorption occurs in the dead cell layers.

**Our innovations ensure that the UV light is safe and effective for use in public places.**

In simple terms, when bacteria or another type of microbe is directly exposed to UV-C light, the DNA (its fundamental building block) of the cell is damaged, preventing it from replicating.

If a cell cannot reproduce, then the cell cannot cause infection. **UV-C can even neutralize 'superbugs' that have developed a resistance to antibiotics and has been proven to kill the SARS family of viruses of which the current pandemic is related.**